University of Northumbria at Newcastle and Raplas Technologies Limited KTP 22-23 R2

To design and develop a production-capable 3D Sand Additive Manufacturing system for sand-casting foundries, embedding innovation in Design and Manufacturing Engineering to enhance productivity and value for customers.